An SaaS platform to support process engineering in industrial heat recovery

In this project, JJ Bioenergy Limited proposes to build an Software-as-a-Service (SaaS) platform, aims to help both process engineering companies and industrial customers to work efficiently even under working constraints.

It further proposes to start from industrial heat recovery in foundation industries. It hopefully helps them save energy cost which increasingly becomes more important when the foundation industries highly likely soon will suffer from the economy decline due to the impact of Covid-19 pandemic.